Quantum Academy Learning Series (QuALS)

Quantum Technology is a key enabler in a wide range of fields of strategic importance to the UK as evidenced in the National Quantum Strategy. One of the key challenges facing engineers is the translation of fundamental concepts from the laboratory to a consumer-friendly system. For the UK to be able to exploit the revolutionary capability of Quantum Technology, miniaturised, low power, easily integrateable systems will be required. The role that semiconductors will play in miniaturisation cannot be over emphasised.

Semiconductors, such as silicon carbide, offer a unique opportunity for quantum technology. As a wide bandgap semiconductor it enables the formation of defects that can be controlled with sufficient lifetime to realise the coherent control of their states, whilst the high level of technology maturity, enables the integration with existing semiconductor devices and processing. This unique blend of properties makes this the ideal candidate for Quantum Applications. In order for the UK to fully exploit these unique capabilities and realise practical Quantum systems, it is necessary to increase the number of engineers and scientists that are trained in both the theoretical underpinning quantum physics, as is typically found in a University education, and in the practical implementation of the fundamental principles to a working system, which is the primary function of the company.

This project addresses this critical need, by providing training for people seeking to work in the development of practical quantum systems and technology and has been designed specifically to ensure that the UK maintains its leading position in the field of Quantum Technology. The technical content will encompass the fundamentals of quantum physics and semiconductor theory, outline the unique opportunities of defect states in wide bandgap semiconductors and their characterisation. It will explain the fabrication and processing of semiconductors to optimise defect performance, and conclude with an in-depth series of case studies that describe the potential use cases and how these relate to the future needs of UK industry and academia.

Through innovative design and packaging, this project will combine state-of-the-art technical content with modern training delivery to both educate and promote quantum technology skills, increasing accessibility and uptake. Alongside the incorporation of technical content into traditional academic delivery models (e.g. lectures), our application-based micro-learning content will be pushed to wider audiences from more diverse backgrounds.